Novel nano-sensor for multiplexed and rapid identification of pathogens using an artificial tongue platform.

In this research project, I will develop a lab-on-chip technology involving a novel, scalable nanoarray sensor
with a portable in-house spectrometer along with machine learning approaches. This artificial tongue platform
is capable of molecular fingerprinting numerous analytes with high spatiotemporal resolution and holds
promise for multiplexed detection of various pathogens ranging from bacteria to viruses within any sample.
This will enable next-generation technology miniaturization, personalized clinical mapping of patient-specific
pathogenicity, digitization of spectroscopic signals from hardware to software resulting in precision and
predictive diagnostics and high-throughput automation of analyzing numerous clinical samples.